University of Dundee And David Ritchie (Implements) Limited

To establish an internal data bank and knowledge base for implementation in design of industrial gas or offshore equipment based on relevant engineering standards and/or regulations.